UltraSRD - Designing a proof of concept ultra-low power, solid-state reflective colour display using novel phase change materials

The technological challenge of successfully implementing colour & video capability within a reflective (non-backlit) display has been challenging the display industry for years. Reflective E-reader displays are slow to refresh and only available in black and white, whilst backlit LCD and emissive OLED screens consume high rates of power: this limits the information display applications that these technologies can be applied to. Development of a feasible low power, multi-colour display technology could see many new avenues of opportunity open for new reflective information displays including in wearable devices and the internet of things. UltraSRD addresses this unsatisfactory compromise on colour, speed and energy consumption: based on research completed at the University of Oxford and with industry support, Bodle Technologies intends to investigate the feasibility of developing a commercially viable, high resolution, bistable, rapid refresh, colour reflective display by 2020 using novel phase change materials.